Narrative, Phenomenological and Social Time in Nonnus' Dionysiaca

The aim of this PhD project is to bring phenomenological and sociological analyses of temporality to the study of time in Nonnus' Dionysiaca. While there has been a recent surge in scholarship on Nonnus, and in particular considerations of the Dionysiaca's structure (Chuvin 2014; Hadjitoffi 2016), there is yet to be a comprehensive study of the forms and function of temporality in the work. This is vital for situating the text in its 5th century context and for developing a better understanding of its complex relationship to Christianity and paganism. I am interested in how Nonnus engages with the opposition between
experiential and teleological time within narrative, deconstructing, expanding and fusing to them create a new sort of 'epic time'.

The advent of Dionysus is prophesied to bring about a change in the temporal condition of mortals (7.29-109) - what sort of thing is the human temporal condition and how is it represented in the text? The capacity of narrative to render (or, indeed, create) the limited, immediate perspective of human experiential time is much discussed (e.g. Ricoeur 1984; Grethlein 2010) and the tension between 'subjective' and 'objective' time has been described in terms of various polarities: cosmological and psychological (Ricoeur 1984), narrating and narrated (Morson 1994; Kennedy 2013), closed and open (Morson 1994),
linear and cyclical (Brettler 2004; Purves 2004), divine and human (Purves 2006), teleological and experiential (Grethlein 2013). However, these approaches do not, in my view, sufficiently acknowledge the plurality and diversity of human, social and experiential times that exist (Gurvitch 1990). The study of narrative time would thus be enriched by the inclusion of sociological approaches that conceive of time as a collective, relational phenomenon (Durkheim 1961). Moreover, the Dionysiaca invites the deconstruction of the boundaries between these binaries, through its implication of celestial personifications in
the plot. It is hard to keep the cosmological and experiential distinct in a text that features Aion and the seasons in starring roles (Vian 1993; Miguelez-Cavero 2013).

My research will focus on aspects of the text that foreground temporal considerations, beginning with scenes involving prophetic tablets (in Books 12 and 41) and oracles. Lightfoot has already noted how the diversity and quantity of prophetic devices disrupt a straightforwardly deterministic view of time within the Dionysiaca (Lightfoot 2014 and 2016). I would like to see how the insights of Eidinow (2013) on the collective nature of oracular consultation might inform our understanding of their temporal dynamics. I would also set the role of hope in the text in dialogue with these future-predicting and determining
devices - the prominence of elpis and its relationship to Christian theology has been acknowledged (Chuvin 2014), but it has not been discussed in social, temporal terms. Additionally, the perverse, disrupted and repetitive pattern of genealogical succession merits a discussion. Through this approach, I hope to be able to expand our understanding of time in epic in the Dionysiaca and epic more generally - and of the ways in which literature of the imperial, early Christian era reconfigures time.